Role of the P-Rex family in neuronal plasticity

Technical abstract
Synaptic plasticity is a complex adaptation of nerve cells to how and how much they are used, and therefore it forms an important part of the process of learning. To date, over 120 molecules have been found to play a role in regulating synaptic plasticity. Recently, it has emerged that small G proteins of the Rho-family are key players among these molecules. One type of neuron that displayes synaptic plasticity is the Purkinje neuron of the cerebellum. This project tests the hypothesis that P-Rex family enzymes, regulators of Rho-family G proteins, are involved in the control of Purkinje neuron plasticity. The project ties in with TB group's research on the role of astrocytes in neuronal plasticity and with HW group's work on the role of the P-Rex family in neuronal differentiation, intracellular signalling and mouse motor behaviour.